The National Archives and the IMC Group Limited

To develop specialised software for risk-based assessment of environmental conditions in storage of cultural heritage, aiming to incorporate energy considerations,emerging standards and scientific knowledge